RouteZero: Developing a Full Decarbonisation Platform

Global emissions have increased 51% over the past 25 years, and show no sign of slowing. We need to take urgent action now. At RouteZero, we're on a mission to help enterprises reduce their carbon footprint by 55% by providing data-driven recommendations on sustainable travel options. Our platform makes it easy to plan your optimal path to Net-Zero and then roll out carbon-cutting initiatives to thousands of staff.

Our goal is to help businesses like yours avoid a total of 10 million tonnes of CO2 emissions from travel. To see how we can help your organisation, schedule a demo with us at [email], or try out our freely available version [https://routezero.world][0].

[0]: https://routezero.world/